Rapid assessment of pollution in the Galapagos archipelago

The project aims to develop and apply a rapid assessment toolkit for determining the biological impact of pollution in the Galapagos archipelago. The student will join a friendly and supportive team of award-winning scientists and conservation professionals who collectively offer training and support in all techniques necessary for the project to succeed

Despite the iconic status of the Galapagos archipelago as a biodiversity hotspot, the impacts of human activities on these remote islands has received almost no attention. The novelty of the project also lies in its blend of science and testing of practical interventions to reduce pollution.

The student will gain a portfolio of highly employable skills including methods for measuring and assessing the impacts of pollution, and for determining the success of interventions designed to reduce pollution. They will gain in depth knowledge of how to bring cutting edge research evidence into local environmental management.